Documenting Africans in Trans-Atlantic Slavery (DATAS)

The DATAS Project employs an innovative method to explore African ethnonyms during the era of the trans-Atlantic slave trade, circa 1500-1867. We intend to implement a research tool developed in Canada for handling ethnonyms that can be applied in a trans-Atlantic context from France and the United Kingdom to Brazil, the Caribbean and Africa. We contend that ethnonyms index African identities, places and historical events that can be used to reconstruct African cultures as they were linked to the history of slavery, colonialism and racism. Such an approach amounts to a methodology for data justice, which is salient because ethnonym decision-making and the types of queries used in our digital platform DATAS require a reconceptualization of the classification systems concerning West Africans. By using our methodology, the project will trace the origins and trajectories of an estimated 100,000-200,000 individuals through an open source, relational database that addresses important decisions that researchers face in developing best practices and a controlled vocabulary. DATAS will allow users to reconstruct demographic patterns of where individuals came from, why they were enslaved and what happened to them. An analysis of ethnonyms provides a methodological lens in doing so.

The project centres on the need to understand the origins and trajectories of people of African descent who populated the trans-Atlantic world in the modern era by reconstructing biographical profiles drawing on a variety of documentation including marriage records, newspaper advertisements, Registers of Liberated Africans, plantation inventories, sales, court records and other materials on individuals born in West Africa. DATAS is therefore a platform for biographical information on Africans who were forced into slavery, and its development enables a method for analysing demographic change that can confront social inequalities arising from racism. DATAS therefore constitutes a social innovation.

The integration of vast quantities of primary source materials using an innovative methodology will enable a reconstruction of a major theme in modern history - the role of slavery in a trans-national and trans-Atlantic context. Given the United Nations International Decade for People of African Descent (2015-2024), we think this research project is especially timely and coincides with the objectives of the UNESCO Slave Route Project: Resistance, Liberty, Heritage. As the public is grappling with issues concerning anti-Black racism and global inequalities, DATAS can address the impact of slavery in the development of the modern world and the legacy that continues to shape contemporary society through racism and discrimination. Through our website, social media formats, and publications, we will provide access to open source content for academic and nonacademic audiences that will assist in searching historical records of the slave trade and document the origins of people. The deconstruction of patterns in the slave trade in relation to ethnonyms will have implications for the study of the demographic and social history of slavery, both in West Africa and in the diasporas of the Americas and Muslim regions of North Africa and the Middle East. DATAS is conceived as a three-year project during which the research team will consolidate a platform for storing big data of primary sources and other materials which in combination can be used to reconstruct the life stories of individuals with reduced methodological problems. During the grant period, our objectives are to:

(1) sustain a collaborative transnational research network to address social challenges faced on both sides of the Atlantic in terms of data collection on slavery in a global space;
(2) consolidate our method for an online open source relational database that highlights ethnonyms;
(3) use the database to confront social justice and ultimately help eliminate racism by spreading knowledge.

Potential impact
The cultural outcome of the Project relates to a better understanding of how the contemporary world arose from a past that was heavily associated with slavery. The shame of the slave experiences has cultural implications in distorting the role of Africa in the development of the modern world and thereby reinforcing a legacy of racism. Because students will be fully integrated into the research, the Project assures excellent training and skill development in database construction and analysis not only for the students who are immediately involved but also through a ripple effect to other students through teaching and individual access. Undergraduate participation, based on past experience, produces well qualified applicants for graduate school, while the use of Project materials in teaching exposes students to new knowledge and skill development.

The DATAS Project website will promote public discussion based on scholarly research and analysis through user friendly technologies. The Ethnonym Handbook in the key languages will be an important reference tool that can be online as well as in book form. Moreover, we envision an enriched public discourse on matters of slavery and the history of people of African descent. The Project is informed by the aims and outreach promoted by the United Nations, the UNESCO Slave Route Project and educational institutions that the history and legacy of slavery not be forgotten because slavery is and was a crime against humanity.

The scholarly community will be kept informed of the progress of the DATAS Project through public access to the Project website and reference to the relevant developments in other websites, including SHADD, Freedom Narratives, Proyecto Baquaqua, Equiano's World, Liberated Africans, and Enslaved: People of the Historic Slave Trade where transcribed and archival/textual originals are deposited. In addition, all national team members and graduate students can be expected to present papers at professional conferences at which they will report on their research and thereby discuss the findings of the Project.

Finally, an open conference call for papers will be held at the end of the Project (not financed by the Project) as a means of presenting the Project to a wider scholarly audience and highlighting the Project's achievement. Moreover, the scholarly community is targeted through anticipated publications, including the Ethnonym Handbook, articles for scholarly journals, edited books, and the proceeding from the anticipated conference at the end of the Project. Individual publications can be expected. Lovejoy is under contract with Cambridge University Press for a volume on Hausa History and Culture, for example. The LPI, PIs and selected team members will propose a collaborative book that will analyze the major findings of the Project, to be published by Africa World Press in the Harriet Tubman Series on the African Diaspora, of which Lovejoy is General Editor. It is likely that other publishers will be interested in books arising from our results. Because the project draws on French, Spanish, Portuguese, Turkish, Hausa, Arabic and other materials, it is planned that publications and conference proceeding will address audiences in most of these languages.